Investigating the Neurobiological Mechanisms of Psychdelics and their Potential to Treat Affective Disorders

1. Creating a new approach to elucidate the mechanisms of psychedelics' signalling in different subsets of neurons within a simple in vivo model.
2. The use of Drosophila is novel approach allowing us to interrogate specific neurotransmitter pathways and neuronal circuits using highly sophisticated experimental methodologies coupled with available genetics. This way we will be able to expand and gain knowledge to apply a targeted confirmatory subset of experiments using rodents and exploring their mechanisms which may open up novel treatment targets.

1. Generation and characterisation of fly strains to test the effects of disrupted monoaminergic neuronal activity: A range of Drosophila lines will be established which exhibit altered monoaminergic and glutamatergic transmission. We will identify the effects of receptor and precursor knock-outs/knock-downs/overexpression (i.e. serotonin receptor, tryptophan hydroxylase and amino acid decarboxylase) in subsets of neurons to establish phenotypes assess at neuronal and behavioural levels. Electrophysiological and live imaging (calcium imaging: GCaMP6s, FRET imaging: cAMP) studies will investigate neuronal activity and be complement by behavioural studies.

2. Elucidation the target pathways of psychedelic actions: Measurements (physiology, imaging) of neuronal activities and whole animal behaviours will be assessed using the above lines in the presence of various psychedelics. This will define the circuits and subpopulations of neurons which are involved in responses to psychedelic actions.

3. Translational validation in mouse studies: interrogate specific neuronal networks and transmitter pathways in mouse which are affected by psychedelic actions and identify serotonergic signalling causing behavioural phenotypes of psychedelics and complement these findings with in vitro brain slice electrophysiology to characterise corresponding changes in neuronal activity. "